Imperial College London And The Insurance Intellectual Capital Initiative

To review the data sources available and organise a detailed database, apply different sparse data techniques for inference and model selection. To classify large corporate risks and investigate their contributing factors and their interactions.